PriSciTemp: Primary spectrometric thermometry for gases

Accurate gas temperature measurements have numerous applications such as environmental science, industrial process control and combustion research. Spectrometric thermometry is particularly advantageous for these applications but often hampered by the uncertainties in molecular spectral parameters and their adoption to elevated temperatures. Recent advances in quantum mechanical calculations in combination with metrological comb/FT-based spectrometric techniques offer novel routes towards highly accurate spectral parameters. The project aims to combine expertise in thermometry, spectrometry, and quantum-chemistry to enable the development of novel spectrometric gas thermometry.